Strategic analysis of the UK NHS hospital market with specific focus on Cra

"Materialise UK Ltd is a software driven medical device manufacturer based in the North of England, specialising in the provision of solutions for use in the planning and execution of complicated surgical procedures.

The company has recently developed a process for visualising patient scans both virtually and physically in three dimensions for use by surgeons, helping to improve patient outcomes following surgery."